Digitising Custom Build (DCB)

In the wake of the Chancellor’s latest budget announcement of a new £150m fund to support the custom and self-build sectors, Stickyworld Ltd has assembled a consortium to innovate with digital communications and design coordination tools tailored to meet the needs of the different stages of custom build developments. The Digitising Custom Build (DCB) project combines BIM in desktop and the cloud with interactive stakeholder communications portals and will demonstrate improved end user journeys for the customer. The system will be designed, developed and tested to provide a means to coordinate, communicate and control quality on site and culminating in a smoother handover process supported by helpful online interactive home user guides. The consortium comprises two web application developers, architects and BIM specialists, custom home builders working at small and volume scale, and supported by the National Custom and Self Build Association. Together they will collaborate over 18 months to develop and test the project technologies and workflows in three live contexts for projects at different stages.